Tumor suppression by chromatin regulators.

Cell senescence is an irreversible cell growth arrest that stops proliferation of damaged pre-cancerous cells. For example, benign human moles ? or nevi - contain damaged pre-cancerous pigmented melanocytes. Nevi rarely progress to cancer because the melanocytes are held in a growth arrested senescent state.

Chromatin is a complex matrix of DNA and proteins packaged tightly into the cell nucleus. Genetic information is encoded within the DNA. Additional epigenetic information is encoded within the proteins and higher order folding patterns that also contribute to chromatin. Both genetic and epigenetic information are important for proper cell, tissue and organismal function, and dysregulation of either can contribute to disease states, such as cancer. Epigenetic information is an attractive target for cancer research, because epigenetic alterations are thought to be more reversible than genetic ones, and so are a rationale basis for design of anti-cancer therapies.

This application investigates the role of two chromatin regulatory complexes, the HUCA complex and the Brg1/Snf5 complex, that are implicated in suppression of cancer by virtue of their ability activate cell senescence. Recent whole genome analyses from our lab have uncovered a likely functional link between the HUCA and Brg1/Snf5 complexes. The goal of this application is to dissect the mechanisms by which HUCA and Brg1/Snf5 collaborate to regulate chromatin structure and induce cell senescence and tumor suppression.

Of particular note, inactivation of the Snf5 protein is a primary cause of malignant rhabdoid tumors in children. This research should enhance our understanding of this and other cancers, and so promote development of improved diagnostic, prognostic and therapeutic strategies.

Technical abstract
Oncogene-induced cellular senescence (OIS) is a permanent cell growth arrest caused by an activated oncogene in a primary untransformed cell. OIS is a potent tumor suppression mechanism. Senescence depends on profound changes in chromatin structure. Two chromatin regulatory complexes implicated in control of senescence are the HIRA/UBN1/CABIN1/ASF1a (HUCA) histone chaperone complex and the Brg1/Snf5 chromatin-remodeling complex. HUCA is a histone chaperone that deposits the histone variant, histone H3.3, at transcription start sites and other gene regulatory sites. Since histone H3.3-containing nucleosomes are unstable, this promotes transcription activation. The Brg1/Snf5 complex reshapes chromatin in an ATP-dependent manner, and this also frequently results in transcription activation. Consistent with a role in senescence, the Brg1/Snf5 complex has potent tumor suppressor activity in humans and mouse models. However, the relationship between HUCA and Brg1/Snf5 as regulators of gene transcription and senescence is unknown.

Recently, through unbiased, whole-genome ChIP coupled to massively parallel sequencing (ChIP-seq) we discovered a striking overlap between HUCA and Brg1/Snf5 across the human genome. Accordingly, we hypothesize that Brg1/Snf5 and HUCA are intimately associated as regulators of chromatin structure and function. In particular, we hypothesize that HUCA and Brg1/Snf5 collaborate to regulate the onset of cell senescence. We will test this hypothesis as follows:

Aim 1. Compare physical and functional overlap of HUCA and Brg1/Snf5 complexes in proliferating and senescent cells.

Aim 2. Investigate physical and mechanistic interactions between HUCA and Brg1/Snf5 in vitro.

Aim 3. Investigate functional and mechanistic interactions between HUCA and Brg1/Snf5 in vivo.